Project RemO2val

The use of greener gases such as biomethane are an important part of the UK's transition to net zero. Underground storage sites for biomethane are critical for balancing seasonal supply and demands for energy. However, increased levels of oxygen in biomethane can lead to corrosion of assets in wet gas conditions, compromising the integrity of storage facilities. This project will assess in a comparative analysis the technical and economic viability of advanced catalytic and adsorption technologies to reduce oxygen levels in biomethane with corrosion inhibitors to ensure the integrity and longevity of critical storage infrastructure.